The Fascist Temptation: Students and Young Intellectuals in Interwar Romania

My dissertation proposal concerns a group of young Romanian intellectuals, usually referred to as the "1927
Generation", who became fascists during the 1930's. Building upon my undergraduate and current MPhil work on this
topic, I intend to use archival materials such as newspapers, personal correspondences and diaries to construct a vivid
portrait of this intellectual generation and to explain its radicalization. My research will investigate the cohesiveness and
the dynamics of the group, with particular attention given to their personal relationships, as well as to the physical and
cultural spaces that shaped their interactions (e.g. the Criterion, a student-run association for cultural and political
debates; the offices of newspapers such as Vremea where many of these young intellectuals worked; and Bucharest's
literary café world). Moreover, I will locate the group within the broader landscape of student political radicalism in
interwar Romania by analysing the academic milieu to which this generation belonged, i.e. the humanities faculties at the
University of Bucharest. Of particular interest is the role played by charismatic professors such as Nae Ionescu and
Nichifor Crainic in the "rhinocerization" of their students.